MICA: Improving the mental health and well-being of foster carers by reducing compassion fatigue: an assessment of feasibility.

Providing foster care for vulnerable children, who have often experienced abuse/neglect, trauma and loss, is demanding and stressful work. It requires foster carers to be have robust mental health and well-being due to the complex demands placed on them by the children in their care. Foster carers are at risk of experiencing compassion fatigue (emotional and physical burnout and/ or secondary traumatic stress) due to the demands of their role. The foster carer's home is also their place of work, so there is little opportunity to have a break to rest and re-charge.This not only affects their mental health and well-being, but also impacts upon the quality and consistency of care provided to the vulnerable children they look after.

A multi-stage intervention to reduce symptoms of burnout and secondary trauma and increase feelings of compassion satisfaction in foster carers has been proposed in collaboration the National Association of Therapeutic Parenting (NATP). This will combine three of the NATP's current discrete interventions - 1)education about the signs, symptoms and management of compassion fatigue, 2) peer support and 3) access to online support materials, into one cohesive multi-stage intervention.

The proposed study has been designed to: a) develop a sound logic model, b) assess the feasibility of trialling the intervention to foster carers experiencing symptoms of compassion fatigue, in order to improve their mental health and well-being and enable them to provide a more stable, empathic and consistent care environment for the vulnerable children they look after. and c) develop a manual and online support materials.

The assessment of feasibility will focus on six key areas: practicality, adaptability, demand/ use, acceptability, implementation and integration.

Technical abstract
Providing foster care for vulnerable children, who have often experienced abuse/neglect, trauma and loss (1,2,3), is demanding and stressful work (4,5,6). It requires foster carers to be have robust mental health and well-being due to the complex demands placed on them by the children in their care. Foster carers are at risk of experiencing compassion fatigue (emotional and physical burnout and/ or secondary traumatic stress) due to the demands of their role (4). The foster carer's home is also their place of work, so there is little opportunity to have a break to rest and re-charge.This not only affects their mental health and well-being, but also impacts upon the quality and consistency of care provided to the vulnerable children they look after (4).

A multi-stage intervention to reduce symptoms of burnout and secondary trauma and increase feelings of compassion satisfaction in foster carers has been proposed in collaboration the National Association of Therapeutic Parenting (NATP). This will combine three of the NATP's current discrete interventions - 1)education about the signs, symptoms and management of compassion fatigue, 2) peer support and 3) access to online support materials, into one cohesive multi-stage intervention.

The proposed study has been designed to: a) develop a sound logic model, b) assess the feasibility of trialling the intervention to foster carers experiencing symptoms of compassion fatigue, in order to improve their mental health and well-being and enable them to provide a more stable, empathic and consistent care environment for the vulnerable children they look after. and c) develop a manual and online support materials.

The assessment of feasibility will focus on six key areas: practicality, adaptability, demand/ use, acceptability, implementation and integration. An advisory group comprising foster carers, practitioners and policy makers will guide the study.

Potential impact
The proposed study builds on recent work by the PI (Ottaway and Selwyn, 2016), which identified that many foster carers were experiencing symptoms of burnout and secondary traumatic stress (compassion fatigue - CF), and significantly struggling to provide nurturing and consistent care to the children they looked after. The PI has recently given oral evidence about the study's findings to the Education Select Committee's Fostering Inquiry. The aim of this was to raise awareness of the impact of compassion fatigue on foster carer mental health and well-being, and to influence national policy to improve the quality and provision of foster carer support. CPD teaching on CF is now embedded with the post-qualifying social work curriculum at University of Bristol, improving standards of training based on robust research evidence. Assessing the feasibility of this intervention for a RCT provides an opportunity to begin to build best evidence about 'what works' in terms of specific interventions to support the mental health and well-being of foster carers. This evidence will be disseminated to key stakeholders (policy makers, professionals, foster carers, academics), in order to inform debate and influence policy/ professional practice regarding the support needs of foster carers. It will also contribute to existing evidence about interventions designed to improve health and well-being.